Green Rail - Exhaust After Treatment System ("GR-EATS")

Porterbrook has a reputation for innovation in support of asset management and is actively looking to improve the environmental performance of their rolling stock. Porterbrook will collaborate with Eminox, a world-leader in exahust and after-treatment technology, based in the UK, to deliver the GR-EATS project. GR-EATS seeks to transfer Eminox's proven on-road after-treatment system, widely fitted to heavy duty vehicles, including buses, to a railway operating environment for the first time.

Our first-of-a-kind collaboration will integrate advanced emissions technology onto an existing Diesel Multiple Unit (DMU) train and operate it in normal passenger service. We will prove fitout, rail standards conformance; quantify durability and emissions performance; and ascertain ongoing maintenance requirements. State of the art telemetry will be fitted as standard to provide real-time onboard diagnostics and abatement performance data from the system. Rail-specific challenges, such as high exhaust temperature duty cycles, will be overcome as part of the project, utilising advanced catalyst technology in the first on-rail application.

By partnering with First Group, through Porterbrook's customer South Western Railway, we will modify a Class 158 DMU and gain valuable feedback on the innovation from the train's drivers, depot maintenance staff and other stakeholders.

"South Western Railway is committed to supporting international agreements on climate change and fully support working with the owners of the rolling stock we lease in the development and adoption of technologies, fuels and controls to reduce greenhouse emissions associated with our fleets. We are keen to support Porterbrook and Eminox's proposal to trial a retrofit aftertreatment onto the UK railways, targeting the Class 158 fleet which we lease. This will enable us to provide feedback, as a potential customer, on the fitment, ongoing operations and performance of the system."

GR-EATS will enable the technical and commercial viability of after-treatment for rail vehicles to be established, so it can be offered for widespread fitment to 'second generation' DMUs across the UK, and potentially overseas, thus signicantly reducing emissions from industry rolling stock.